Marine Future Fuels From Waste

There is uncertainty regarding what fuels will replace traditional fossil derived versions for maritime environments. Using a plasma electrolyser system (PES), Hydrogen Refinery (H2R) technology will be utilised to produce multiple 'future fuels' to allow for choice, which other solutions do not. Their concept utilises cheap, readily available unrefined waste products as feedstock to directly produce hydrogen or synthesis gas (syngas) without emissions whilst capturing the carbon in a solid form; a carbon capture and storage (CCS) solution.

The Government's Marine Decarbonisation Strategy recognises four potential 'future fuels' stating "that maritime decarbonisation is complex and there is no "one size fits all" solution to cover the breadth of vessel types, sizes and operations" but this proposal investigates providing a 'waste-to-wake' facility that can deliver whichever 'future fuel' the customer chooses from the same small-scale, modular but scalable plant, to be used locally. The H2R concept has many benefits as it can take waste from a variety of sources to convert to the 'future fuel' of choice, enabling the production of the right fuel types on-demand, locally, for the right vessels from waste generated locally.

The project will study the feasibility of taking different waste types, such as mixed municipal solid waste (MSW), collected on the Orkney Islands from households and businesses, to convert to valuable, non-fossil derived maritime fuels for local customers. H2R will work with the European Marine Energy Centre (EMEC) and Orkney Islands Council (OIC) to identify which waste streams can be utilised to make either hydrogen, ammonia, methanol or a biofuel.

H2R will utilise information from other grant funded projects to assess what waste streams are most efficient and will work with EMEC and OIC to understand the availability of surplus renewable energy available on the Orkney Islands.

OIC will collect data on the types of waste that are currently shipped to the Shetland Heat, Energy and Power (SHEAP) facility or that could be more efficiently utilised in this project and used on Orkney.

EMEC will utilise their experience with assessing new and innovative technologies to identify the most effective placement, design and integration with other assets in the Orkney Islands as well as focus on delivering a cost-benefit analysis of the project. Pre-consenting exercises will be carried out, to understand what complications could be involved in the setting up of the small-scale, zero emission facility and day to day management of the development.